Axial field synchronous reluctance machines

The proposed research is concerned with axial-field synchronous reluctance machines for Electric Vehicles. A number of selected variants will be designed and optimised, to meet the torque-speed characteristics of a typical traction application. Torque density, efficiency and cost being the primary performance indicators. Advanced simulation techniques, such as finite element analysis will be employed and predictions will be validated on a prototype.